Neutrino Interaction Reconstruction in Liquid Argon

This project will focus on developing the algorithmic reconstruction of neutrino interactions in liquid argon volumes for the DUNE long baseline neutrino oscillation project. This is a crucial topic for the DUNE programme to be able to realise it's full design sensitivity for the measurement of CP-violation in the neutrino sector. The Warwick group is already making significant contributions in this area. A specific aim of this studentship will be to apply the DUNE reconstruction tools to the analysis of data from a large prototype experiment scheduled to take data in 2018 at the CERN Neutrino Platform. The results will provide the necessary quantitative performance parameters of the both the software and detector that will feedback into the design of the far detector for DUNE as we enter the construction phase of the project.